COAST: Critical Oil and Air System Technologies

COAST looks at maturing the readiness level of a range of engine technologies including advanced seals for gas turbines application, cabin blower and modelling of oil flows and heat transfer in gas turbines bearing chambers through architecture concept studies, rig testing, modelling work and development of designs suitable for engine demonstrator testing. COAST is led by Rolls-Royce plc. in collaboration with Bladon Jet Ltd and the Universities of Nottingham, Oxford and Sheffield. The project duration isthree years and is due to be completed by Q4 2019.